Professional ideals and personal identities - how do these influence the professional identity formation of medical students

Burnout and psychological distress seem to be more
common in medical students and can have a negative
impact on patient care. One cause may be perfectionism
and imposter syndrome, characterised by negative
comparisons to unrealistic ideals. Within medicine some
ideals are explicit, others are tacit and have the potential to
be harmful; such as ideals related to personal identities.
Those with identities not traditionally associated with being
a doctor may feel pressure to change who they are to fit in
and form a professional identity. My research aims to
explore the professional ideals of medical students, how
they influence the formation of a professional identity, and
the role of personal identities in this process.
A narrative literature review will inform subsequent
focussed ethnographic research.
Data will consist of observational field notes, digital
diaries, interviews with both students and faculty, and
documentary sources. The data will be analysed in an
iterative way, using reflexive thematic analysis to identify
patterns in the data.
The findings will be shared with both students and
educators locally, informing curriculum development,
resources, and faculty development. To reach a wider
audience I will use medical education networks, online
channels, high impact journals, and conferences. We
believe this work has the potential to challenge harmful
ideals and celebrate diverse perspectives, improving both
student wellbeing and patient care in the future.